Aston University and Lanemark Combustion Engineering Limited

To develop state-of-the-art, low emission and low carbon fuel, gas fired burners for process heating applications with newly developed, innovative burner Design Software.